Cosmological implications of the standard model and beyond

Discovery of the Higgs boson has raised some intriguing cosmological questions surrounding issues such vacuum stability and the nature of the inflationary mechanism. This project seeks to develop the tools necessary to explore these issues and to make cosmological predictions thereby placing limits on particle parameters such as the top quark mass. This project will involve the theory of density fluctuations, bubble nucleation and stochastic field theory. Further work will seek to apply some of these tools to late universe, dark energy driven, cosmological evolution and to cosmological structure formation.